Developing and evaluating tools to improve the quality of DNA methylation association studies

The overall goal of this project will be to perform a systematic analysis of spatial and temporal changes in genomic regulation occurring across development and aging. The student will use cutting-edge systems biology approaches in conjunction with comprehensive genomics datasets to explore changes in the epigenome and transcriptome across the lifespan, relating these patterns to age-associated phenotypes. They will develop genomic biomarkers of aging using molecular data from human tissue, population cohorts, and animal models of aging.

While the DNA sequence remains developmentally stable across all tissues and cells, both the epigenome and transcriptome are highly dynamic. Robust relationships have been established between gene expression and DNA methylation and age -the "Epigenetic Clock", for example, can accurately predict an individual's chronological age, regardless of tissue, from measurements of DNA methylation at 183 sites across the genome. Deviations in this clock - for example reflecting accelerated aging - have been shown to be associated with adverse outcomes including elevated all-cause mortality and cognitive decline, demonstrating its potential as a molecular biomarker of aging that may be informative for predicting health outcomes.

The student will have access to a number of large human and animal genomic datasets for this project. These include:
- extensive data from ~1,500 post-mortem brain samples with genotype, DNA methylation, DNA hydroxymethylation, ChIP-Seq and gene expression data. These samples are from donors ranging from fetal (25 days post-conception) to elderly (>100 years old).
- human population studies (including studies of twins and longitudinal epidemiological cohorts) with detailed phenotype information, genotype, and DNA methylation data.
- genomic data from animal models of aging including mice and zebrafish

The aims of this project are:
- Development of epigenetic/transcriptomic markers for biological aging. These will tested in combination with genetic risk scores for aging traits (e.g. cognitive decline, cardiovascular factors, muscle strength) to predict health outcomes.
- Assessing the translation of animal models (including zebrafish, rodents) for studying aging of the human brain in terms of gene expression and epigenetic variation.
- Investigating how genetic variation influences the trajectory of epigenetic marks or gene expression across the life course.